Enhancing Pulsed Eddy Current (PEC) Measurement Accuracy for Diverse Metallic Materials

The project aims to elevate the versatility and accuracy of our existing Pulsed Eddy Current (PEC) technology, which is crucial for non-destructive testing (NDT) in industries such as oil and gas, infrastructure, and power generation. Our current limitation is the instrument's inability to accurately measure metal thickness across varying types with different permeability, conductivity, and magnetisation conditions. This restriction significantly narrows the applicability and marketability of our instruments.

The primary motivation for our project is to overcome a significant technological barrier that currently restricts our Pulsed Eddy Current (PEC) instruments' functionality and market reach. As a company deeply committed to pioneering solutions in non-destructive testing (NDT), addressing this challenge is critical for our growth and sustainability. Our current PEC instruments excel in measuring thickness in low-carbon steel within a 5% error range. Nevertheless, the inability to maintain this accuracy across other metal types with varying permeability, conductivity, and magnetisation conditions severely limits their application.

Our innovative approach centres around addressing the core measurement challenge through cutting-edge science, in collaboration with the National Physical Laboratory (NPL), as part of the stage 2 Innovate UK competition. We plan to use advanced facilities and leverage scientific expertise to deeply analyse the effects of varying electromagnetic properties on PEC signals. This collaboration will allow us to unlock the full potential of our instruments, ensuring accurate thickness measurements regardless of material type.

The successful execution of this project will be transformative for our company. It will expand the utility of our PEC instruments, opening avenues in markets such as petrochemicals, power plants, and industrial infrastructure. Not only will this project enhance our competitive edge, but it will also contribute to setting new industry standards in non-destructive testing technologies.

By tackling complex, real-world measurement problems with innovative solutions, this project aligns perfectly with the objectives of the Innovate UK competition, promising to amplify our company's growth, profitability, and industry leadership.